Selective Exhaust Gas Recirculation for Carbon Capture with Gas Turbines: Integration, Intensification, Scale-up and Optimisation.

UK electricity generation still relies around 80% on fossil fuels, with a resulting carbon intensity - the amount of carbon emitted to the atmosphere per unit of electricity generated - ten times higher than the level recommended to avoid dangerous climate change. Half of that electricity currently comes for natural gas and is expected to increase in the next decade as new gas-fired generation is commissioned to replace, along with renewables, old inefficient coal plants built in the 1960s. Over 20GW of gas capacity has been permitted since 2007, equivalent to a quarter of the current installed capacity for electricity generation.
Unabated (no carbon capture) gas plants produce six to seven the amount of carbon per unit of electricity compared to the levels recommended for UK electricity generation by 2030. They must be fitted with Carbon Capture and Storage to provide reliable low-carbon energy to fill-in gaps between inflexible nuclear and intermittent wind power generation and a fluctuating electricity demand.
Gas CCS R&D is an important emerging field, particularly to address the issue of rapidly increasing additional carbon in shale gas reserves, and many of the concepts and underlying scientific principles are still being 'invented'. Ongoing UK infrastructure investments and energy policy decisions are being made which would benefit from better information on relevant gas CCS technologies, making independent, fundamental studies by academic researchers a high priority.
The UK is leading Gas CCS deployment with the retrofit of Peterhead power station, as part of the UK CCS Commercialisation programme at the time of writing. Key engineering challenges remain for the second and third tranche of gas CCS projects to be rolled out in the 2020s and 2030s. Efficient and cost-effective integration of CCS with gas turbines would be enhanced and costs of electricity generation greatly reduced if the carbon dioxide (CO2) concentration in the exhaust were much higher than the typical 3-4% value seen in modern Gas Turbine systems.
An innovative solution is to selectively recirculate CO2, upstream of the post-combustion CO2 capture process, from the Gas Turbine exhaust back through the inlet of the engine, thereby greatly increasing CO2 concentration and subsequently reducing the burden on the CCS plant.
The main result would be a more cost-effective plant with a significantly reduced visual impact. In order to achieve this concept, 3 main challenges must be overcome, which form the basis of the proposed work:
1. Plant Design and Optimisation. Based on advice from manufacturers and research data, a series of scenarios will be considered for the amount of exhaust recirculation through the engine. This will include results from other parts of the project, such as the engine performance tests.
2. GT-CCS Integration. Experimental testing will show how engines and CCS processes function when the two must work in a symbiotic fashion. This will include the measurement of gas turbine burner performance under operational conditions, engine testing, plus experiments on CCS columns to determine their effectiveness with this recirculated exhaust gas.
3. Scale-up and Intensification. Based on the research data gathered in the previous steps, the project will then publish findings on the viability of this concept, including application of this data to set design rules for future GT-CCS plants. Applying this idea further the project will estimate the impact on the UK's energy mix if these plants were considered economically viable.
This project has a strong practical basis, employing a variety of state-of-the-art research facilities from 3 well-established UK Universities. These will include measurement of combustion behaviour under high pressure and temperature conditions, performance testing of GT engine sets with recycled exhaust and fundamental studies of the behaviour of CCS columns.

Potential impact
The SELECT project will provide tangible impact to the UK in the key sectors outlined below. This work can potentially deliver a technology that will solve an ongoing challenge for the future of the UK's energy mix: a reliable power generation system (gas turbine) operating in a cost-effective, integrated fashion with a low carbon technology (amine scrubbing carbon capture). If the recommendations of this projects findings were employed, benefit to the UK would ensue in the following areas.

Knowledge: The research has real opportunities for scientific advances in the fields of combustion experimentation, modelling, amine technologies and tomography. The integrated nature of the aims of the project will deliver new techniques, especially for the fundamental behaviour of thermo chemistry, carbon capture and gas turbines. These topics are currently of high impact in the academic community.

Society: Impact from this work will include potentially more cost-effective low-carbon fossil fuel derived power. Given that energy prices are consistently in the public domain and a cause of significant concern for the public, there is definite potential for quality of life impact. The research will likely be used as evidence for steering UK policy in terms of the potential uptake of capture technologies and improving policy. SELECT will bring continued international development, maintaining the UK's position as a leading provider of CCS research worldwide. This project addresses the challenge of combining these two essential technologies into a packaged solution, doing so in a way that will be more financially sustainable than simply joining the two as separate entities.

Economy: Industry impact will include the provision of useful data to gas turbine manufacturers, plant operators, such as utility companies and engineering sectors concerned with the development of CO2 capture processes. As evidenced by the letters of support, the direct application of this research will be in the continued development of integrated Gas Turbine - Carbon Capture processes. The data from the research will provide design rules allowing for wealth creation via the development of more compact and cost-effective power plants, which will be of great interest to the manufacturers and users of these technologies. Currently there is doubt within the industry as to the feasibility of these processes, but this doubt is based on economic factors and hence the sector is interested in academic projects that aim to intensify, optimise and examine scaling factors at the capture stage. New products and services will arise in the form of enhanced burner technologies, better designed capture columns and design rules for integrated CCS gas turbine engines. There is definite and real potential for exploitable intellectual property and new companies as a result of the proposed work. This would be of benefit to equipment manufacturers and the UK power sector.

People: The project will provide additional skills resource to allow for continued training of doctoral candidates in the CCS sector, plus given the integration focus of the research, this will also provide for technologists geared towards enabling truly 'capture ready' power plants. SELECT is focussed at the CO2 generation point, hence it will prime the pipeline for future scientists / engineers focused on integrating and intensifying a technology with real applicability for the future.